Supporting ecosystem services on commercial farms: using evidence to inform land management decisions

This research aims to make recommendations for how to manage commercial farms to support biodiversity and ecosystem services whilst maintaining or increasing yields and profits. Sets of recommendations will be specific to different farm types or landscape types, and will build upon detailed scientific understanding of underlying ecological processes.

In the last ten years, scientists have described how ecosystems provide services that are essential for food production, such as clean water, a healthy soil and good climate, pollination and pest control. They are measuring these services and how much they are worth to society, and beginning to understand how important a variety of species and habitats is for providing the services. The big gap is translating all this knowledge into practical advice for commercial farmers.

The research takes two approaches. The first approach will develop a sophisticated decision support tool that incorporates a wide range of scientific knowledge, some of it very uncertain, into the cost-sensitive decisions that farm managers have to make about how to manage land. This will compare the effects on biodiversity and ecosystem services of a range of different land management options, including possible crop rotations, interventions to support biodiversity and interventions to increase yield. It will consider the costs (or the available profits) of the alternative options, and produce an optimal strategy that maximises biodiversity and ecosystem value whilst retaining viable profit. When the science is uncertain, the software tool will allow the researcher to find out whether this matters to the ultimate decision or not. For example, if we can't be sure exactly how much pollination of oilseed rape is enhanced by providing nectar and pollen margins, does this make a difference to whether or not farmers should incorporate pollen and nectar margins, given that these margins have a range of other known benefits but involve a loss of yield due to reduced cropping area? Of course, the solutions will be sensitive to the costs built into the model, but these will be developed in partnership with commercial agronomists and will be as realistic as possible.

The second approach will develop a package of agri-environment measures to support beneficial insects in a range of different farm types. Beneficial insects provide two ecosystem services - pollination for insect-pollinated crops and some pest control service on all crops. Supporting these services in farmland is complex. Both are delivered by a variety of free-living mobile organisms. The actual insect species involved varies from place to place and from year to year, and the different species need different resources, such as adult food, food for their young, overwintering sites or hunting grounds. The researcher will devise a set of indicator species for delivering these services in orchards, soft fruit farms, arable farms and horticulture. The indicator set will cover all major resource needs and incorporate any specialised reliance on particular resources. For the indicator species set in each farming type, the research will then pool relevant ecological knowledge, including population modelling where available, and expert assessment to produce a set of agri-environment options that provide the appropriate amount and arrangement of resources to support delivery of pollination and pest control from the natural ecosystem.

Potential impact
This Research Fellowship has been designed from the outset to meet two clearly defined business and policy evidence needs, identified by NERC-funded knowledge exchange activities. These are:

1 - How can commercial farmers improve management of biodiversity and ecosystem services on their land? This has been identified independently during bilateral discussions with Waitrose Ltd and AB Sustain.

2 - What do farmers have to do to be sure they are supporting pollinators and natural pest control services? This was identified during a knowledge exchange workshop by a number of farmer-focussed organisations and has since been strongly supported as a need in policy development by Natural England.

As the applicant will work directly with the organisations making these demands throughout the period of the Fellowship, the project is expected to generate substantial impact, both for the methods it develops and for the research projects and databases it uses.

For example, the project contributes to the development of a modelling tool being built by AB Sustain (a division of AB Agri), to measure and enhance ecosystem services on farms. This tool is likely to be rolled out to growers widely, through relationships with one or more large retailers. AB Sustain's farm carbon management tool is used exclusively by Sainsbury's to reduce greenhouse gas emissions on 300 UK farms. The new tool for ecosystem services will take a similar approach to management, using benchmarking and year on year improvements to value. The product can be expected to make a substantial contribution to improving the sustainability of agriculture in the UK and potentially in other parts of the world serving the UK food market. This project will ensure that BESS science on the importance of biodiversity to ecosystem service delivery, and the measurement and management of ecosystem services will feed directly into this new modelling tool.

The Beneficial Insects Package developed as part of the project already has the involvement of a number of organisations that work directly with growers to enhance agricultural sustainability. These include the Campaign for the Farmed Environment, Linking Environment and Farming (LEAF), the Agriculture and Horticulture Development Board, the Game and Wildlife Conservation Trust and Conservation Grade. All these organisation speak enthusiastically about the effectiveness of the farmland bird package as a tool for encouraging farmers to implement available schemes. They are entirely behind the Beneficial Insects Package and can offer a number of possible routes for publicising it and rolling it out on a large scale. The direct involvement of Natural England in the project means not only that the package itself could be endorsed by them, but also that a similar approach could be used as the basis for other ecosystem-service focussed packages in a newly designed policy set.

The real impact, in both these examples, will be changes in the management of commercial farms to take greater account of maintaining ecosystem services that directly add value to food production. This could be increased uptake of certain crop rotations in response to demonstration of benefits in a commercial context by RobOff, for example. It could be enhanced uptake of certain combinations of agri-environment measures with appropriate spatial arrangements and scale. Currently, the main pollinator measure, nectar and pollen mix, has low uptake rates and its implementation is scattered. The work could also lead to increased uptake of agri-environment measures amongst some farm types. Agri-environment schemes are reported by industry to be unpopular amongst commercial fruit growers, for example.

Throughout the research, the Fellow will be explaining the research processes to non-scientists, thus retaining a transparent link between the farm management solutions that emerge and the underlying biodiversity science that supports them.